University of Essex and Mondaq Limited

To embed an innovative application of advanced data mining, data analytics and data visualisation to exploit the growth potential of the UK's leading insight platform for professional services firms.